Asset Hygiene Management

Solis Digital is an award winning Digital Consultancy focussed on bringing enterprise grade services and experience to small-to-medium sized businesses. The proposed project aims to provide a better approach to the management of hygiene across an organisation or business. It brings particular focus to return to work and long term sustainability following on from the impacts to UK business caused through the Covid pandemic.